Developing community-scale whole-energy system models integrating sustainability KPIs towards net-zero futures

To tackle sustainable energy as a key challenge to achieving net zero carbon. GALLANT will develop sustainable low carbon energy solutions at the community scale that empower local people as active energy citizens to co-create clean energy demand. On this project, Nicola is focusing on the development of bespoke whole-energy system models to analyse the feasibility and upscaling potential of sustainable low-carbon energy interventions in the city of Glasgow. The findings at local scale will feed into the city scale goals. The models will integrate socio-environmental criteria (such as job creation, equity and social justice, biodiversity and ecosystem services) in alignment with the United Nations Sustainable Development Goals (SDGs) into the modelling process. To enable a more comprehensive sustainability assessment, environmental Life Cycle Assessment (LCA) methods will be applied, together with Social and socio-economic LCA (S-LCA) for the full sustainability assessment of the value chain of goods and services. Sensitivity of the results on system boundaries and processes, and on sustainability Key Performance Indicators (KPIs) will be investigated.